University of Strathclyde and Will Rudd Davidson (Glasgow) Limited KTP 24_25 R5

To embed advanced modelling and monitoring strategies for assessment and analysis of new and heritage masonry structures.